Boosting clusters: AI for community building, opportunity and innovation

JointEffort.io is an online platform for quickly and easily connecting organisations and communities that require specific capabilities and experience, with those that can provide them. Helping organisations find new opportunities, solve problems and collaborate - across industries and places.

Under this project, we will develop and deploy advanced AI tools to improve understanding and opportunities across the digital technology cluster, addressing critical barriers to collaboration, including the accessibility of information on partner capabilities and experience.

By enabling diversity in supply chains, supporting cluster development, and providing a clear overview of regional capabilities, JointEffort.io aligns with Levelling Up goals. We will revolutionise how organisations connect and collaborate in the North East and beyond. Our approach, will not only boost economic growth and innovation but also address critical challenges identified in the region, supporting the North East's strategic plans for development and collaboration.